Artificial intelligence assistant to support multiscale 3D virtual scenario modelling

"_Lurtis_ technology allows professional and amateur creators to produce digital contents in the most cost-efficient way. This mission, in the case of this project, is concreted into tools and services that assist game designers, modellers and artists in **the creation of complete 3D scenarios in few minutes** and they are particularly useful for fast prototyping with professional quality.

This project extends the existing _HouseBuilder_ technology, which is able to **procedurally generate** building and their interiors, with two additional modules _CityPlanner_ (that generates cities and districts, including roads, terrains, and building layouts), and _InteriorDecorator_ (that procedurally generates furniture and decoration elements and arrange them inside a room).

The whole pipeline provides tools for the users to produce a broad range of scenarios, with a dynamic definition of the level of detail from cities to building to decoration and furniture all of them in a coherent and automatic way. _Lurtis_ tools are cloud-based services that are configured by the user with high-level constraints and characteristics and interactively iterate to refine a model, **increasing professional users efficiently and allowing an amateur user to produce high-quality contents with minimal effort**."